Nursery Book

PsiCode Ltd. has developed a unique open data online platform and app to capture, analyse and securely share developmental progress of nursery children according to the Dept. of Education’s EYFS statutory framework. The system is set to deliver an open yet secure, collaborative and interactive platform for parents and nursery staff.